Beyond Fashion: Ethical Innovation in Menswear and Supply Chain Transparency

In the pursuit of an innovative and conscientious approach, we are embarking on the creation of a groundbreaking collection that embodies traceability and regeneration, from farm to garment, within the confines of just two countries. Our steadfast commitment to ethical practices and sustainability is unwavering, exclusively engaged with UK manufacturers to bring this vision to life. Through championing local production and utilising sustainable materials, redefining industry standards and changing the business model.

This endeavor not only underscores our dedication to ethical fashion but also serves as a testament to our belief in the power of collaboration. Teaming up with the esteemed French street artist, Nerone, who resides in the UK, marks a significant milestone as he lends his talent to our cause for the first time. Together, we strive to amplify a positive message and provide support to bereaved children, young people, and their families.

Our project symbolises a fusion of fashion, art, and culture. Standing as a beacon for the resurgence of British manufacturing and the creative industries, aligning seamlessly with global movements toward transparency and ethical consumerism. This venture is not just about clothing; it's about pioneering a transformative shift towards a more sustainable, regenerative and compassionate future.